Application of Innovative Materials, Products and Processes to Meet Code for Sustainable Homes Level 4 Energy Performance (AIM C4)

The AIMC4 projects seeks to deliver mainstream Level 4 Code for Sustainable Homes (Energy only) using a fabric first approach, without reliance on renewable technologies or solar orientation, for the cost of a Level 3 home .In addition the homes will be user friendly, simple to use and low maintenance. This will drive supply chain product/systems, process and material innovations, associated with the building envelope, for volume housing delivery.